Ulster University and McCauley Trailers Limited KTP 24_25 R1

To develop a state-of-the-art robotic automation welding manufacturing process. Once automation has been integrated into the manufacturing process, the company will also trial the redesign and re-development of new and existing trailer models to streamline the manufacturing process.